Motivic cohomology of Shimura varieties

The aim of this project is to prove new cases of geometric realizations of Jacquet--Langlands correspondences using the motivic cohomology of Picard modular surfaces. This extends previous work on this topic for quaternionic Shimura varieties and should have applications to questions concerning special values of L-functions.